The University of Hull And Web Marketplace Solutions Limited

To develop E-commerce software technology using data mining technology, to facilitate strategically enhanced retail client support services via the improvement of sales conversion rates on internet sites.